Allergen segregation

To dramatically improve their allergen segregation capabilities, the company has to implement novel manufacturing processes that aim to minimise cross contamination between ingredients. This represents a significant technological leap as the necessary adapation of their production line should allow enough flexibility to maintain similar productivity rate.